Integrated Air Quality Sensors (IAQS)

Indoor Air Quality (IAQ) is a significant and growing problem, especially in light of recent
retrofitting activity. A growing body of research suggests that there is a distinct negative
impact of energy efficiency upgrades of homes on the air quality and the health of the
occupants. A study conducted by Dr Nick Osborne and Richard Sharpe investigating the role
of increased energy efficiency, the extent of damp problems and risks to health, using data
from 4,000 homes in Cornwall. The main findings were as follows:
• A unit increase in SAP was associated with a 3% increase in adult asthma;
• Adults living in homes with SAP =71 had a two-fold increased risk of asthma;
Another study of retrofitted properties was conducted by Affinity Sutton, when a total of 150
homes were retrofitted as part of their “Future Fit” programme. The report states that “all
Future Fit works properties had air tightness measures carried out. These were paired with
appropriate ventilation systems, an approach that will not necessarily be taken under the costsled
Green Deal.” It makes the following observation: “Despite this, there were still issues with
damp, mould and condensation in certain properties. For one particular household, this led to
all the works being removed, despite several weeks of engagement around their lifestyle.” Of
the 78 issues reported at 55 properties, “27% were issues related to ventilation systems with
another 17% directly related to damp, mould or condensation.”
Passive Ventilation with Heat Recovery (PVHR) developed by Ventive can achieve better
Indoor Air Quality but without comprehensive monitoring it is impossible to ascertain the
ventilation rate and the impact on Indoor Air Quality. Currently the data logger, airflow,
temperature, humidity and CO2 sensors cost in excess of £2000 per system, limiting wider
application. As part of this proposal we intend to ascertain the market for and the added value
of Air Quality Sensors integrated into our ventilation.